City, University of London and Keltbray Limited

To develop, test and deploy novel hollow insitu concrete pile foundations on construction projects in complex urban sites, enabling unique solution enhancing commercial advantages, significantly improving sustainability and supporting and wider culture change across the deep foundations construction industry.